A Bench-Top Demonstrator for the Detection of Hydrocarbons Water Pollution

SolarFlex Limited intends to use the Innovation Vouchers funding to commission the fabrication of a bench-top self-standing housing and demonstrator for its ultraviolet detectors. The aim of this project is to employ such a device to prove the capabilities of their new ultraviolet sensor technology to prospective investors and companies operating in relevant market segments.